Understanding the mechanistic uptake and exploring the translation of novel amino acid based ion pair complexes

The Project aims to study the cellular mechanism of enhancement of permeability of model poorly permeable drugs in the presence of different concentration of oppositely charged amino acids. The project involves the application of various techniques including drug permeability assessment, physical characterisation such as solubility assessment, differential calorimetric analysis as well as microbial assays such as rate kill studies and drug uptake assays in microbes. The project will provide expertise in interdisciplinary sciences involving physical chemistry, microbiology and drug formulation.